Low Energy Washing Machine - Prototype Development for Assisted Living

This Project is intended to progress the development of a low energy washing machine and
produce a small number of pre-production prototypes, that will be designed for use within the
Assisted Living Sector, as the user friendly nature of the design make them particularly
suitable for use by people who have limited and or restricted mobility.
That concept is that the clothes are washed and dried while placed on hangers in the washing
machine cabinet, with a large access door and simple user interface, as there is no rotational
drum, no need to be floor mounted, no minimum wash size, altogether a much simpler and
more user friendly product.
The Project will take an existing prototype, the output of a successful previous TSB grant, that
proved that the concept is capable of replicating the cleaning performance of conventional
washing machines, using a standard liquid soap.
This will be achieved through various Work Packages and engagement with an existing
stakeholder network.
• The existing test rig will be used by C-Tech Innovation to undertake a Value and
Lifecycle Assessment (to ISO 14040) and to test components for suitability.
• Engage with the Blackwood Foundation, to undertake user feedback with a visual
demonstrator and focus groups of people with limited mobility, to provide cardinal point
dimensional specifications
• Work with EBAC, E3 Design, Echo Brand Design and Godrej and Boyce and
‘Should Cost’ modellers to develop an In-Service operational specification and produce a Bill
of Material
• Continue existing and develop new IPR, for the washing machine, hangers and
system, with Forresters
• Produce 5 – 6 pre-production prototypes, for installation and use within the
Blackwood Organisation